CLIMATE CHANGE

Climate change is a very important issue. It is not an understatement to say it will be the defining issues of our generation. To be involved within research that help to find innovative ways to reduce CO2 thereby reduce the effects of climate change would not only be hugely rewarding for myself but a responsibility that must be undertaken in ensuring the effects of climate change is minimal, ensuring we meet carbon neutrality by 2050.